An AI/ML-powered regulatory reporting tool to streamline data processes and support care staff efficiency, reducing reporting time by 75%

Lens is a UK-based AI-supported Healthtech SME, led by Amar Dhanda (technical lead/CTO) and Amar Sandhu (project lead/CEO).

Outdated technology impacts the care sector significantly, with administrative tasks consuming considerable time that could be spent on patient care. 45% of care staff report negative impacts on the quality of care as a result of the burden of manual administration. Data consolidation and regulatory reporting are largely done manually, requiring several days of staff time per month and costing the 17K UK care homes ~£440M/year. Staff turnover rates are high, and the well-being of thousands of care home residents is at risk.

Lens is developing a unique reporting tool designed to support care home staff and boost efficiency. Using innovative technology, it will save care homes up to £20K/year and improve compliance and data accuracy. The time employees spend on reporting will be reduced by 75% in the average care home. By reducing administrative burdens, the solution could alleviate staff burnout and improve resource allocation. By extension, these positive impacts will benefit patients receiving care. Lens seeks to support the UK in becoming a leader in healthcare data management, supporting the government's goals to strengthen healthcare services and drive economic growth.

Competitor services lack the flexibility needed to adapt to changes in reporting requirements. Unlike Lens, they do not provide advanced data analysis capabilities. Lens is unique in its approach to enhancing the efficiency and cost-effectiveness of data analysis and reporting within the care industry.